Dearman Engine Company - proof of market LNG

Dearman is a global technology company delivering cleaner and cheaper ‘cold and power’. Its
novel technology uniquely harnesses liquid air. It is developing a portfolio of proprietary
products and services which deliver significant reductions in operating cost, fuel usage and
emissions, at low capital cost.
Industrial gas infrastructure exists in most developed markets to provide fuel for first
deployment of the Dearman engine – a novel piston engine using liquid air. But if we recycle
stranded waste cold from LNG regasification to produce the fuel (liquid air), it could harness
this waste stream to further reduce green house gas emissions and overall business costs for
cooling. The Dearman engine is the enabling technology, since it offers a method of
exploiting that waste cold.
Deployment of this new business model will have significant impact both in developed and
developing nations. The use of cryogenic technology for greater integration between waste
cold resources and cold needs and provides pathways to the provision of cleaner and cheaper
cooling, offering a major potential breakthrough in transportation and food security, and
enables a resilient, low carbon economy.
We have modelled an opportunity to capture this currently wasted cold,and subsequently
develop integrated urban cooling systems in developed world transport, food infrastructure
and built environment sectors; and in emerging nations develop an integrated cold economy
that addresses key societal needs in community cooling, hybrid transportation (refrigerated
trucks and rail), reducing food wastage and concomitant water wastage and opening new
supply chains for perishable goods.
This project now seeks to validate the concept through desk research and engagement with a
broader range of in-country stakeholders; undertake detailed feasibility studies in 4 markets –
the UK, India, Singapore and Spain; and create delivery partnerships to ensure an exploitation
path.